Reducing Sodium in the UK Diet through Food Processing and Ingredient Design

Technical abstract
In the modern food industry, salt (sodium) is predominantly included in foods for three reasons: enhancement of flavour, modification of structure and control of microbial growth. This proposal will evaluate a number of new strategies to reduce sodium in our diet by directly enhancing the potency of salt (allowing a reduction in total salt), whilst understanding how salt interacts with food materials during processing. The project will initially explain how sodium (salt) interacts with food structures and how this interaction changes during chewing and typical food production processes. Building on this fundamental understanding, compounds designed to enhance the perception of sodium will be evaluated and findings will be validated in exemplars of three food systems (wet sauces, fried snacks and baked snacks). The role of sodium on the structuring and functionality of the food exemplars will be developed in the Food Production Facility at the UoN, structure will be evaluated using by XRAY-CT, farinograph, rheology, texture analysers, image analysers, LC-UV. Flavour generation and availability will be evaluated using GC-MSMS and APCI-MSMS technologies uniquely available at UoN Ultimately this will result in a new framework of understanding of sodium-biopolymer interaction, illustrated both statically

and temporally across thermomechanical and oral processing in both model and real food systems.